Extension to the Rotorcraft Technology Validation Programme

AgustaWestland is continuing research into helicopter active rotor technology; this will provide a step change in passenger ride comfort. With support from the Aerospace Growth Partnership (AGP), the Aerospace Technology Institute (ATI) and the Technology Strategy Board, AgustaWestland in Yeovil will carry out manufacture and test activities on an experimental active rotor system in preparation for flight test in 2014. The novel nature of the demonstrator system will require innovative new testing techniques to ensure the rotor can be flown safely. AgustaWestland will be supported extensively by the UK academic community and the aerospace supply chain.